H.E.R Bodywear

H.E.R Bodywear creates self-esteem boosting lingerie for ladies after breast cancer.

Designed by a multiple breast cancer rebel. Because we were never given a choice in our breast cancer diagnoses; We refuse to have our choice taken away when it comes to choosing our underwear.

Medically approved, clinically tested, award-winning lingerie that will not fail to provide the support you deserve.